Futurecity Innovation Vouchers

Placemaking and public art consultancy Futurecity is working with an external expert to consolidate and make new products and service offers from its internal IP. Futurecity is a company built on the ability of its team to work up and implication great ideas that use culture to foster a greater sense of place in cities. This project will make the company's ability to deliver consultancy more robust and efficient, and enable the creation of new products, services and processes that will create new business growth.